Moments of character sums and of the Riemann zeta function via multiplicative chaos

In analytic number theory, some of our most powerful tools for studying "multiplicative" problems (e.g. problems about the distribution of prime numbers) are generating functions and characters having multiplicative properties. The most famous example of such a generating function is the Riemann zeta function, which encodes multiplicative information because it is defined by a product over primes in a certain half plane. Well known examples of multiplicative characters are the collection of Dirichlet characters mod $q$, e.g. the Legendre symbol mod $q$.

A powerful philosophy for understanding the behaviour of such functions and characters is the idea that they behave like suitable random model objects. For example, the Riemann zeta function is believed to behave in different settings like an Euler product over primes with random coefficients, or like the characteristic polynomial of a random matrix. Dirichlet characters are believed to behave like random unimodular multiplicative functions.

In recent work, I proved sharp upper and lower bounds for all the moments (that is, the power averages) of sums of random multiplicative functions, by connecting these moments with moments of short integrals of random Euler products. These short integrals are connected with the notion of multiplicative chaos from mathematical physics and probability, and can be analysed using ideas from the study of multiplicative chaos. Having completed the analysis on the random side, it is natural to want to "derandomise" and obtain the corresponding results for Dirichlet characters and for the short integrals of the Riemann zeta function.

So far, a few steps of this derandomisation have been successfully completed. I proved conjecturally sharp upper bounds for both problems (the character sum problem and the short integral problem) for low power averages. The corresponding results for higher power averages, and the corresponding lower bounds, are not yet known. On the short integral side, Arguin--Ouimet--Radziwill have proved some related results, which however are not sharp. There has also been recent progress on lower bounds in the character sum problem, for example due to La Bret\`eche, Munsch and Tenenbaum, where again the established bounds are presumably not sharp. Very little is known about limiting distributional results, as opposed to upper and lower bounds, in either setting.

The goal of this proposal is to work out some of these missing steps of the derandomisation, with applications to the value distribution and non-vanishing of character sums and of the Riemann zeta function.